Modulating Empathetic Appraisal with Virtual Humans

Empathy is a positive characteristic, consisting of both cognitive (role-taking or perspective taking) and affective components (Davis 1983). The affective aspects of empathy are the ability to experience the feelings of another and have appropriate emotional responses towards an individual in need (Batchelder et al., 2017). Meanwhile, the cognitive aspects of empathy include the understanding of another's perspective and the ability to comprehend the intentions of others (Schutte & Stilinovic, 2017). Empathy is of research interest as it is believed to promote emotion regulation during conflict, by providing individuals with an empathetic lens to reframe the current situation, thus, understanding another's perspective. Emotional regulation provides the opportunity to modulate how an emotion is experienced and the consequent action that emerges from the emotion. Outcomes of empathetic emotion modulation include prosocial behaviour and social bonding, by compelling individuals to aid others. The interaction of multiple neural circuits related to emotional, motivational, cognitive, and behavioural functions are responsible for these prosocial outcomes.
For empathy to be evoked from the understanding of another's emotions, an individual must experience their perspective (Batson, 2009). It is through the ability of perspective-taking, does an individual apply cognitive and social skills needed to comprehend the thoughts and feelings of others (OECD, 2019) (Han et al., 2022). These prosocial behaviours are a desired outcome from empathy, leading to increased intergroup understanding positively influencing social interactions (Batson et al., 1988). Virtual Reality (VR) is often referred to as an "empathy-making machine" (Milk, 2015), due to its ability to facilitate perspective-taking through the experience of immersive virtual environments, allowing individuals to navigate multiple perspectives with ease (Han et al., 2022). Due to high levels of presence and immersion, VR allows individuals to experience viewpoints, situations and events that they cannot experience directly, creating a great platform for empathy interventions (Bertrand et al., 2018). Thus, we aim to investigate the role of virtual reality in evoking empathy.
Our objectives for this project are as follows
1. To identify the best, validated measures of trait and state empathy from the literature.
2. To investigate the role of realism in virtual human morphology, and its effect on empathy, in virtual reality.
3. To further investigate the fidelity of non-verbal body language in virtual humans and its ability to evoke empathy in these virtual reality settings.